Endophytic Bacteria Interactions

Crop enhancement products based on bacteria are increasingly popular in agriculture. Their benefits have been documented by many researchers and several products are available in the market. The interactions of these bacteria are not well understood in some instances there may be negative effects. Understanding the interactions of bacteria is vital for using combinations where a synergy is likely to occur. The results of a synergy can provide significant added benefits to crop productivity and increase production and quality.